City St George's, University of London and Tape Specialities Limited KTP 22_23 R4

To create a new paradigm in diabetes management by developing a novel diagnostic technology, that empowers people with the disease to improve their health and wellbeing. By including regular HbA1c self-testing in their therapeutic care, people with type 2 diabetes can become confident about controlling, potentially reversing, their condition.